AI-powered Reconfigurable Intelligent Surfaces

Artificial intelligence (AI) is expected to have a major impact on future wireless communications and diverse vertical domains. New business opportunities and emerging use cases would be offered by integrating AI techniques into wireless networks. To realize the benefits of AI-empowered the sixth generation (6G) in practice, this project aims to devise effective AI-based solutions that can dynamically adapt to the changes in network environments with limited volumes of data. Our approach is to integrate AI techniques into passive reconfigurable intelligent surfaces-assisted communication, which is a potential energy/spectral-efficient substitute for active communication components employed in most current wireless systems. We believe that AI-empowered 6G communication will open exciting opportunities for mobile industry worldwide, as it helps to create a more personal approach for customers.